Reduction of tip and end-wall losses in compressors using macro/micro surface structures

In pursuit of higher efficiency, wider operating range and more compact components, methods capable of reducing pressure losses in turbomachines are constantly being sought. This research project aims to achieve a significant reduction of end-wall loss and tip leakage loss in compressors using bio-inspired micro/macro surface structures. The surface features will be designed with the aid of numerical simulations and manufactured using advanced laser manufacturing techniques. A series of carefully designed experiments will then be carried out in a linear cascade to investigate the effect of changing pattern geometry on end-wall losses and tip losses, to identify the optimal geometry for given incoming flow conditions and to examine the physical flow mechanisms at play. Based on the experimental results, guidelines for designing suitable surface structures for practical settings will be also developed.

EPSRC research areas: Fluid dynamics